Environmental Change in Prehistory: An Interdisciplinary Examination of the Impact of the 6th Millennium BP Climate Transition on Human Populations

The proposed network will bring together archaeologists and climate scientists with expertise in the early and mid Holocene in order to investigate one of the most interesting but understudied cultural shifts in prehistory occurring in much of the Mediterranean after 6000 calibrated BP (4000 calibrated BC). In Europe, the Near East, Cyprus and North Africa archaeologists have documented widespread changes in settlement patterns and social and economic behaviour. Traditional interpretations of these changes have favoured regionally specific cultural explanations but increasingly, archaeological and environmental data recovered from excavations of 6th millennium BP sites are supporting and supplementing the growing body of climatic data indicating that the 6th millennium BP was a period of profound and irreversible climatic change. A forum which brings together key contributors to the debate is therefore timely and essential if we are to gain greater understanding of this emerging area of intellectual importance.\n\nThe study of past climatic and environmental change and its impact on human societies will become increasingly relevant as we move into the 21st century. Discussion of responses to rapid climatic and environmental change is essentially absent from the debate, yet the past provides us with comparisons which may prove relevant in the future. The geographically widespread climatic and environmental changes evident between ~6000 and 5000 BP provide us with an opportunity to explore the impacts of changes in climatic and environmental conditions on societies which, while remote in time, share many characteristics with historical and modern societies.\n\nThe results of this research will thus be of wide interest, not only amongst archaeologists and climate scientists, but also potentially, historians, art historians, human geographers and anthropologists researching modern human responses to environmental change.\n

Potential impact
Who will benefit from this research?\nThere is potential for the results of this research to be of very wide interest over the long term. One of the principal aims of the network is to engage academics in future collaborative and cross-disciplinary research that will examine, in different ways, how societies responded culturally to a changing environment. Organizations that are concerned with the effects of climatic and environmental changes on human populations, and with adaptation to these changes, will be the key beneficiaries of the outcomes of the network and of future research resulting from the network. For example, research arising from the network may inform organisations and policy makers considering the importance of appropriate ways of developing long-term perspectives on climate change and human adaptation for sustainable development and development planning, (e.g. the World Bank, the United Nations Development Programme, and the UK Department for International Development) . It will be important in future to expand and develop links, already established by the Co-investigator, Dr Nick Brooks with these organisations, in order to provide key opportunities to highlight the real relevance of archaeology to contemporary social, economic and environmental problems, and to inform high-level decision-making on some of the most important issues of 21st century. \n\nWhat will be done to ensure that they benefit from this research?\nAs mentioned in the Impact Plan, public dissemination of the results of the project will be pursued via existing contacts with the broadcast and print media, building on previous media engagement with the research of the Co-investigator (Nick Brooks) on climate change and Saharan archaeology. Recent academic work by Nick Brooks has highlighted the importance of studies of past environmental change and human adaptation, drawing lessons from studies of the Middle Holocene desiccation of the Afro-Asiatic desert belt for research and policy on 21st century climate change and adaptation (Brooks 2006, Heyd and Brooks 2009, Brooks, in Press). The dissemination of the results of the network will also target organizations that are concerned with the impacts of climatic and environmental changes on human populations, and with adaptation to these changes. \n\n